digital based bio-waste derived meta-PANels Towards A REvolutionary building Identity

Buildings wield substantial influence on the environment, accounting for a hefty 30% of global energy usage and a consequential 19%
of greenhouse gas emissions. To combat this looming crisis, the Net-Zero Energy Building (NZEB) concept emerges as a transformative
paradigm shift in the world of construction. In the midst of this environmental renaissance, a digital revolution sweeps across
manufacturing, presenting a tantalizing prospect of reducing embodied CO2 and enhancing thermal control. Yet, a considerable chasm
separates these cutting-edge digital technologies from structures crafted from sustainable materials. The intricacies of computational and
algorithmic design struggle to encapsulate the rich tapestry of Nature multi-scale marvels, the very essence of this green metamorphosis.
Bridging this gap could boost digital fabrication to a mass production system, but issues include the complexity of multi-scale modeling,
reliability uncertainties, technical limitations in 3D printing, and poor solution versatility. PANTAREI project addresses all these challenges by implementing a revolutionary adaptive intelligent computational irreversible thermodynamics paradigm to design and assess novel bio-waste-derived meta-structures for the reduction of embodied CO2 in buildings. PANTAREI over-arching aim is to extend the capabilities of current computational tools for material design, by developing adaptive solutions based on the intertwining of
virtual physics of failure and non-equilibrium thermodynamics principles for the bio-waste multi-scale meta-structure design and tailored
realization through the entire structure life-cycle with a human-centered perspective. This could be materialised only with the aid of a
multi-disciplinary stakeholder coalition, which involves renowned universities and companies, leaders in computational/digital design
of multi-scale meta-structures and sustainable manufacturing.